MOSAIC-Composites: Market-driven Opportunities for Sustainable Agricultural Innovative Construction Composites

The construction and agriculture sectors account over half of global greenhouse-gas emissions, making them critical targets for decarbonisation. In the UK, millions of tonnes of wheat-straw are produced each year, much of which is currently burned/discarded, releasing avoidable carbon-emissions and contributing to air-pollution. Simultaneously, widely used construction boards such as OSB, MDF and plywood rely on imported-timber and fossil-derived-resins. Recent geopolitical-disruption has exposed the fragility of these supply chains and underlined the need for locally produced, low-carbon alternatives.

AGREKA BUILD Ltd is addressing this challenge by developing a new generation of rigid construction boards made from blends of wheat straw with Cattails or Bulrushes (Typha-latifolia), a wetland crop associated with paludiculture (wetland-agriculture that cultivates bioremedial-crops on rewetted-peatlands). Typha thrives on rewetted peatlands, offering biodiversity and carbon-sequestration benefits. Together with wheat-straw, an abundant agriculture by-product, these boards are designed as healthy, low-carbon and domestically-produced alternatives to conventional timber-based panels. The materials are manufactured without petrochemical-binders, formaldehydes/polymeric-MDI, resulting in products that are safer for occupants, installers and producers, while also enabling cleaner end-of-life-pathways.

Replacing conventional resin-bonded timber boards will significantly reduce embodied-carbon in construction-products. The boards are produced from agricultural-byproducts and fast-growing crops, avoiding virgin-timber-extraction and supporting circular economy principles. They are designed to be recyclable/industrially-compostable at end-of-life, helping to address the growing challenge of composite-material waste in the construction-sector.

The project also delivers value to the agricultural economy. AGREKA is developing a local supply model that sources straw/other fibres directly from UK farmers, creating new income-streams, discouraging environmentally-damaging practices such as burning/landfilling crop-residues. Typha-inclusion supports emerging wetland-farming systems, offering additional carbon-capture and biodiversity-benefits.

The UK timber industry cannot meet current or future demand alone, particularly in light of the Government's ambition to deliver 1.5 million new homes this Parliament. While efforts are underway to expand domestic forestry and accelerate mass-timber adoption; policy recognises the need for material diversification. As stated in the _Timber-in-Construction-Roadmap-2025_, "to maximise the potential of wood from English forests, we will need to balance wood production to meet current market demand with encouraging the diversification of supply chains to utilise a wider variety of products". MOSAIC-Composites is developing bio-based rigid boards that complement mass-timber construction, reducing timber-panel reliance on OSB/MDF/plywood and strengthening resilient, low-carbon domestic supply-chains.

Through the development of these rigid bio-based boards, AGREKA is demonstrating how nature-based innovation can strengthen domestic-manufacturing, reduce environmental-impact and provide healthier material choices for the UK construction-industry and beyond.